Translating the biomechanical signatures of cancer cells in 3D tumouroids

This project will entail development of 3D models of solid tumours, which we have termed tumouroids. These tumouroid models are made of up native extra-cellular proteins and are biomimetic in terms of matrix density, matrix composition, cell spatial positioning and formation of hypoxia gradients. Tumouroids comprise of a dense cancer mass embedded within 'normal' tissue stroma. This studentship aims to measure the biomechanical signatures across the tumour-stroma boundary to predict cancer invasiveness. We will use different cell line of cancer with the low and high invasive capability and measure stiffness signatures as they develop across the tumour stroma boundary. In addition, we will study the formation of tumour associated collagen signatures and correlate these to mechanical and biological characteristics.